B&M Joiners and Building Services

As B&M Joiners & Building Services are looking to expand,we are concerned that our current information security controls and processes may not be robust enough to protect our business. As such we need specialist help through cyber security funding. If we are successful this would change the way our business operates for the foreseeable future.